Protective Face Shield mounted to the frame of glasses (PFS-G)

Beyond the obvious and immediate need for face shields for the National Health Service, there is a longer-term requirement for face shields that can be easily manufactured cheaply and in large numbers for the duration and post the current pandemic. This project tackles both these needs. It begins by scaling up production of our existing prototype for the face shield, to address the immediate shortfall for the NHS. It then refines the design of that prototype to make it more user-centred, and more suitable to large scale production and distribution.

Conker Living has already distributed 300 self assembly shields to the NHS in Cheshire East (100 to Leighton Hospital, 100 to Rope Lane Medical Centre, 100 to Primrose House Care Centre, Crewe) and has made them available to other local care homes, supermarkets and general front line staff. We anticipate producing patentable IP via the more sophisticated versions of the face shield described in this application.

We will use this project to lay the groundwork for a longer term development programme in which we aim to design an integrated facial protection system, using our expertise in engineering and in User Centred Design.